Monkeypox Rapid Research Response Consortium

Mpox (MPX) is a zoonotic disease caused by infection with monkeypox virus (MPXV), an orthopoxvirus. Two large outbreaks since 2022 have been declared by WHO to be public health emergencies of international concern (PHEICs) under the International Health Regulations (2005)[1-10]. The first global outbreak of clade IIb disease (2022 to present) resulted in infection of at least 15,000 people in multiple countries. UKHSA reported more than 4000 cases of clade IIb mpox in the UK with a peak during 2022.The emergence of a new clade I strain in DRC (clade Ib) resulting in spread to neighbouring countries, including Uganda during 2023 and 2024 has infected around 30,000 people and caused at least 800 deaths. Four cases of imported infection have occurred to date in the UK. This clade is associated with a higher case fatality rate than clade II mpox, although the mechanisms underlying this difference are not well understood, and presents a threat to UK public health